UK Living Standards Compendium - what drives household living standards and how place-based policies can boost them

Context
The living standards of the poorest 40% of UK households declined sharply following Covid-19 and the 2022 spike in inflation. Against this backdrop, one of the government’s measurable milestones is to achieve “higher living standards in every part of the United Kingdom”. The proposed project provides a Living Standards Compendium at the level of 41 UK regions to track progress across the country.
We will publish the Compendium every six months, ahead of the Autumn Budget and the Spring Statement, to inform discussion about how place-based policy can boost living standards. Our focus will be on UK conurbations with some of the highest spatial disparities in the UK.
The challenges the project addresses
The project will examine the key drivers of living standards and explore which targeted, place-based policy interventions can raise the living standards of the poorest households. Building on our current Evaluation Development Fund award (EDF), we focus on wages and welfare, notably evaluating two sets of policies: (i) raising the National Minimum Wage (NMW) and the National Living Wage (NLW); (ii) changes to Universal Credit (UC) and to the Local Housing Allowance (LHA).
We address two challenges to better inform policy. First, to gain a better understanding of how wages and welfare affect household living standards. We will do so by working with community researchers to capture the lived experience of people who are paid NMW/NLW and/or receive UC/LHA. Second, we will explore which place-based policy interventions can raise living standards, especially in conurbations with high levels of spatial disparity.
Aims and objectives
Our aims and objectives are threefold. First, undertaking additional evaluation of the impact of wages and welfare policies on household living standards. Using a range of datasets (notably the Wealth and Asset Survey), we measure the combined effects of raising NMW and NLW since 2023 for the living standards of the poorest 40 per cent of households. We also assess the impact of UC and the LHA, both distributionally (households in specific income deciles) and spatially (households in conurbations with high levels of spatial disparities).
Second, undertaking impact enhancement activities by working with two sets of stakeholders: recipients of NMW/NLW and/or UC/LHA and policymakers who decide on the rates of NMW/NLW increases and the levels of UC/LHA. To achieve the former, we conduct more community research, alongside survey analysis. To achieve the latter, we draw on our extensive network of contacts in the policymaking communities at different tiers of government to discuss our findings and examine what the impact would be of future changes to NMW/NLW and UC/LHA.
Our third aim is to contribute to research and public understanding of the drivers of living standards and place-based policies. Using our household-level econometric model LINDA (Lifetime Income Distributional Analysis), we will simulate the impact of alternative policies, e.g. the unfreezing of personal income tax allowance and thresholds or targeted transport investment or housebuilding programmes in specific conurbations.
Potential applications and benefits
Our project will, first, improve the evidence base for government decisions about the rate of increase of the NMW/NLW, public sector pay and the level of UC; second, improve the evidence base for Local Authority decisions about the rate of LHA; third, benefit both policymakers and researchers by measuring the impact of current policies and simulating the impact of future or alternative policy.